Slipping Through the Net: An AI Assisted Analysis of How High Risk Clients Negotiate Anti-Money Laundering Checks

A growing body of research recognises the critical role which advanced financial and business services (FABS) play in enabling serious forms of economic crime. However, access prohibitions prevent a systematic analysis of why increasingly rigorous anti-money laundering regulations fail to inhibit high risk actors from accessing FABS.

Drawing on a major cache of leaked data (4 TB) covering the client relations of three accountancy firms in Cyprus, a bank in the Isle of Mann and an incorporation agent in London, this will be the first study to systematically investigate how high risk client relationships are managed by FABS providers, working in high-risk jurisdictions.

In particular, this study will investigate how risk was assessed, what level of due diligence was applied, how clients responded to due diligence procedures, and how FABS providers interpreted/reacted to client responses.
This study will draw on AI large language modules using a Human-in-the-Loop paradigm, in order to pinpoint high risk client relations and transactions from within the big-data data-set. It will then further refine the data-set using open source intelligence analysis, to identify clients within this high-risk group credibly connected to economic or organised crime. The documentary records related to this sub-sample will then be critically analysed to develop hypotheses on how they navigated the anti-money laundering due diligence process. These hypotheses will be explored with industry professionals through semi-structured interviews.

It is anticipated this study will fill significant knowledge gaps on why frontline AML defences fail and how they can be strengthened in the future.